Natural Hazard Analysis with Satellite Data and Graph Neural Networks

Multi-hazard modelling is receiving increasing attention as machine learning (ML) and computational advances enhance analysis capabilities. In particular, the World Meteorological Organization is leading the "Early Warnings for All" initiative, which impresses the importance of early-warning systems as life-saving tools. Hazard analysis spans many components and is essential for understanding the risk associated with a hazard and for facilitating disaster mitigation. Many tools and methods exist for hazard mapping, monitoring and risk analysis. These include quantitative and qualitative measures such as uncertainty analysis and disadvantage analysis, respectively. These also range in scale and scope, from continental-scale wildfire-specific risk assessments to worldwide multi-hazard analysis by the WorldRiskIndex, which assigns risk values to 193 countries.

Recent studies are utilising ML methods for natural hazard analysis and risk assessment, with journals dedicating specialised issues to this topic in 2023. A review conducted in 2022 identifies trends and recommendations regarding the use of ML in all phases of natural disaster management, from prediction to post-disaster response, corroborating findings from 55 related papers published between 2017 and 2021. They report that convolutional neural network (CNN), long-short term memory (LSTM) and support vector machine (SVM) models are most commonly used. In the context of hazard monitoring and risk assessment in particular, basic ML models are used in approximately two thirds of studies while more complex deep learning (DL) models are used in the remaining third of studies. They note the superiority of DL models but their limited use when labelled data is scarce. They also note the complexity of natural hazard analysis, requiring the use of hybrid-ML models in some cases. Finally, they emphasise the importance of explainable models for use by local decision makers.

Research Aims
The goal of this PhD is to develop a graph neural network (GNN) framework for the classification of hazards, and for subsequent quantification of their associated risk by incorporating multiple datasets. This project will focus on two hazards-wildfires and glacial lake outburst floods (GLOFs). Satellite data will be extensively utilised due to their free availability and global coverage. In particular, a fusion of optical and radar data reportedly improves discrimination between vegetation classes (wildfires) and water/ice (GLOFs), but has not been applied with GNNs.

The focus of this PhD will initially be wildfires, moving on to GLOFs if or when the GNN framework is successfully applied and when GLOF-related data are obtained. In both contexts, the hazard will first be analysed with satellite data, followed by the inclusion of multiple datasets, including hydrometeorological, seismic and topographic, for risk assessment.